hangAIR - a novel wellness pod, enhances a home treatment value of existing medical interventions

hangAIR is the world's-first forward incliner designed for optimal and time-effective sleep and recuperation, holding a person in the tripod/forward-inclining position induced with a rocking motion, aiming to help millions of people who suffer from stress, anxiety, sleep and respiration disorders.

hangAIR addresses the market-gap for a cost-effective therapeutic solution that can be deployed at-home, office, airport. The value of hangAIR is in reducing the "work-of-breathing" (the energy expended to breathe). Sleeping-resting in tripod position, induced with the rocking, enables automatic abdominal-deep breathing that improves oxygenation and detoxification of the lungs, helps control the nervous system and encourages the body to relax without making conscious effort.

hangAIR aims to provide a significant impact that will reduce healthcare costs, improve health outcomes for millions of people in the comfort of their home.